Skin penetration and metabolism of a new micellar retinol formulation for cosmetics and therapeutics

The purpose of this study is to find out how Phytoceutical's nano-micellar retinol formulations work and how they impact the skin after use. To do this, we will use a special type of model that simulates the different layers of skin. This model will be exposed to ultraviolet (UV) light to simulate sun exposure before the Phyto formulations are applied.

In the study, we will test three different concentrations of Phyto formulations (0.1%, 0.3%, and 1%) and compare the results to a standard retinol product and a control group where no product is applied.

To observe the effects of the products on the skin model, we will use two types of special microscopes: light sheet microscopes and multiphoton microscopes. With the light sheet microscopes, we will examine how the product spreads in the skin model and how it affects the shape and position of the skin cells. With the multiphoton microscopes, we will see the effects of the product on the production of collagen, which is an important protein that helps keep skin looking youthful, and on the healing of wounds in the skin.

We will also use two different spectroscopy techniques to track the conversion of retinol to retinoic acid, which is a process that occurs in the skin. This will give us information about whether the Phyto formulations are affecting this process and how they compare to the standard retinol product and the control group.

By comparing the results of the Phyto formulations, the standard retinol product, and the control group, we will be able to determine the optimal concentration of Phyto formulations for use in skin care products. This information will be important for developing safe and effective products that can help people achieve healthier, more youthful-looking skin.